Custodians of Carbon: Value-Added CCU Products in a Circular Supply Chain

The project will sit at the interface between the UKRI-funded SUSTAIN and Flue2CHEM projects which aim to create value added consumer products from captured carbon dioxide.

A preliminary project plan is outlined below:
- Obtain data from the FluRefin Sustain and FluRefin F2C capture units to compare operation and efficiencies.
- Carry out harmonized LCA-TEA analysis using the primary data obtained in 1.
- Obtain data from the Flue2CHEM CO2 reduction system.
- Carry out harmonized LCA-TEA analysis using the primary data obtained in 3.
- Carry out a 'Triple Helix' analysis on the whole system including social impact analysis using the data obtained. Map the technology onto socio-economic demographics to produe an action plan.
- Compare results against counterfactual published data analyses.